Search for Dark Matter with the LUX-ZEPLIN experiment

LUX-ZEPLIN is a direct dark matter detection experiment collecting data in the Homestake mine at SURF in South Dakota, US. It uses 7t of liquid Xenon in a time projection chamber as target material and tries to detect dark matter interactions by analysing scintillation and ionization signals in the Xenon. Many extensions to the Standard Model have been proposed that accommodate dark matter candidates and predict their interactions with baryonic matter. This project will focus on investigating high energy nuclear recoil signals, as can be expected from, e.g., inelastic dark matter scattering or that arise from different operators in effective field theories. The project is timed such that data from LZ science Run 3 and beyond will be analysed. Furthermore, the project will involve optimizing the outer detector veto of LZ to suppress backgrounds from neutrons to the dark matter searches.